Optimised Electrical Power Architectures

The objective of this project is to model a range of electrical power systems architectures based on the expected distribution voltages (230Vac, 270Vdc) for the next generation single aisle aircraft, with a view to identifying key technologies which will support the introduction of the all-electric aircraft. The project will be executed in the UK which will benefit the economy and help to secure UK jobs in advanced technology.